Exploring innovative multi-platform broadcasting across radio and TV

This project is led by established independent media production company, Gritty ltd, who since 2013, have built an extensive track record producing TV and radio content for all BBC Wales platforms. This project will enable Gritty to create content exploiting cutting edge web based technologies, such as recording remotely via Squadcast and Cleanfeed. It will also build partnerships with commissioning broadcasters who Gritty has not worked with before in order to diversify and increase revenues. Gritty will develop multi-platform programme ideas centered around radio/TV formats with the objective of winning a higher percentage of commissions.